The Beat Goes On: developing ultra-fast MRI techniques to measure pulsatile blood flow and arterial stiffness in the brain

The student will develop MR physics methods to provide an ultra-fast MR sequence highly sensitive to pulsatile flow in small brain vessels. Firstly, the student will increase imaging temporal resolution beyond the current 15ms limit to improve flow sensitivity. Secondly, the student will improve spatial resolution using compressed sensing techniques to characterise smaller brain vessels. Finally, the student will develop semi-automated methods to plan scans to improve clinical feasibility. Throughout the PhD, the student will be programming sequences on an MRI scanner.